Efficacy, application and consumer acceptance of plant-based proteins for metabolic health

This exciting collaborative project offers a unique opportunity to develop multidisciplinary skills in research examining
the use of plant proteins for human health. A rising global population has led to increasing demand for the supply of
dietary proteins, which cannot realistically be sustained through reliance on animal proteins alone. Alongside these
increasing demands on food supply, obesity and "metabolic diseases" (such as diabetes and cardiovascular disease) are
now major health burdens in both developed and developing countries, directly linked to poor diet and over-nutrition.
The tackling of these issues aligns with the United Nation's Sustainable Development Goals, aiming to achieve good
health and well-being, and ensure sustainable consumption and production (United Nations 2017). In general, plant based diets are more sustainable in comparison to diets rich in animal products because they use many fewer natural
resources and are less taxing on the environment.